Queen's University Belfast and Banah UK Limited

To develop chemical admixtures to control durability and strength properties of innovative low carbon binder system in order to make the system adaptable for a range of in situ application.